Mussel Beard Fibres

Seastex has led the emergence of mussel beard products, addressing the lack of innovative, circular and sustainable building materials within the architecture and design industry, while also enabling the UK mussel industry to achieve carbon negativity. Our solution involves extracting, processing and incorporating mussel beards from industrial aquaculture mussel waste into acoustic panels and furniture. Seastex uniqueness stands out due to the purity of our mussel beard material, which grants it natural flame retardancy, superior acoustic properties, and circularity. We have seamlessly integrated these features into our architectural acoustic products, guaranteeing their complete recyclability.